Future Advanced Metrology Hub

The vision of the Hub is to create ground-breaking embedded metrology and universal metrology informatics systems to be applied across the manufacturing value chain. This encompasses a paradigm shift in measurement technologies, embedded sensors/instrumentation and metrology solutions. A unified approach to creating new, scientifically-validated measurement technologies in manufacturing will lead to critical underpinning solutions to stimulate significant growth in the UK's productivity and facilitate future factories.

Global manufacturing is evolving through disruptive technologies towards a goal of autonomous production, with manufacturing value-chains increasingly digitised. Future factories must be faster, more responsive and closer to customers as manufacturing is driven towards mass customisation of lower-cost products on demand. Metrology is crucial in underpinning quality, productivity and efficiency gains under these new manufacturing paradigms.

The Advanced Metrology Hub brings together a multi-disciplinary team from Huddersfield with spokes at Loughborough, Bath and Sheffield universities, with fundamental support from NPL. Expertise in Engineering, Mathematics, Physics and Computer Science will address the grand challenges in advanced metrology and the Hub's vision through two key research themes and parallel platform activities:

Theme I - Embedded Metrology will build sound technological foundations by bridging four formidable gaps in process- and component-embedded metrology. This covers: physical limits on the depth of field; high dynamic range measurement; real-time dynamic data acquisition in optical sensor/instruments; and robust, adaptive, scalable models for real-time control systems using sensor networks with different physical properties under time-discontinuous conditions.

Theme II - Metrology Data analytics will create a smart knowledge system to unify metrology language, understanding, and usage between design, production and verification for geometrical products manufacturing; Establishment of data analytics systems to extract maximal information from measurement data going beyond state-of-the-art for optimisation of the manufacturing process to include system validation and product monitoring.

Platform research activities will underpin the Hub's vision and core research programmes, stimulate new areas of research and support the progression of fundamental and early-stage research towards deployment and impact activities over the Hub's lifetime.

In the early stage of the Hub, the core research programme will focus on four categories (Next generation of surface metrology; Metrology technologies and applications; In-process metrology and Machine-tool and large volume metrology) to meet UK industry's strategic agenda and facilitate their new products.

The resulting pervasive embedding and integration of manufacturing metrology by the Hub will have far reaching implications for UK manufacturing as maximum improvements in product quality, minimization of waste/rework, and minimum lead-times will ultimately deliver direct productivity benefits and improved competitiveness. These benefits will be achieved by significantly reducing (by 50% to 75%) verification cost across a wide swathe of manufacture sectors (e.g. aerospace, automotive, electronics, energy, medical devices, optics, precision engineering) where the current cost of verification is high (up to 20% of total costs) and where product quality and performance is critical.

Potential impact
Academic community: Measurement science underpins all cyber-physical related research. Embedded sensor nets, metrology-driven control, metrology analytics, and semantic systems can all be applied to other academic fields, where metrology-driven autonomous systems can also be generated allowing efficiencies in design, cost and performance supporting researchers across a broad range of disciplines: applied mathematics and physics, computer science, automation, manufacturing technologies, Micro/Nano systems, clean energy generators, and aerospace technology. The development of new tools and techniques will be revolutionary for research communities to drive a paradigm shift in metrology driven solutions for new and emerging manufacturing processes (e.g. additive layer) and materials (e.g. graphene). Exemplar case studies will be provided to ensure that UK metrology research is world leading.

Industry sectors: The main transformation is to bring about a revolution needed to move from mass production: every component is the same and the metrology is used to ensure interchangeability - to almost exactly the opposite which is dynamic metrology in which every component is different and the metrology is used to ensure that the customer's individual requirements are satisfied. Application of technologies from the Hub will be across a range of industry sectors including: aerospace, automotive, bio-medical, electronics, energy generation, instruments & sensors, optics, and wider precision engineering. The improvements in design, manufacturing and verification capabilities will enable maximum improvements in manufacturing capability, quality and cost.

Policy makers and public corporations: The Hub will act as a national focal point for Advanced Metrology and be a "think tank" that can assimilate knowledge from the research and industrial communities and influence policy-makers through the national measurement strategy and manufacturing metrology standardisation. The Hub will continue to work closely with National Measurement Institutes (NPL, NIST, PTB) and organise road mapping exercises to ensure that future investments and priorities are aligned with industry needs.

Catapult Centres: The Hub has a strong exploitation route with a particularly direct pathway through close relationship with the High Value Manufacturing Catapult. The research from the Hub will directly influence the approach to metrology being adopted by these technology transfer centres, maximising impact within their own activities and those of their industrial membership. The research will also benefit the Digital Catapult.

Timescales
Short-term: By continuing the underlying research and exploring new approaches to this research, it is envisaged a new generation of metrology-driven technologies will be delivered quickly. Collaborating companies will quickly assimilate the novel technologies, techniques and processes, strengthened through industry research via sponsored PhDs/EngDs. Knowledge transfer activities, including metrology training, will also see significant industry benefits in skills development and metrology best practice.

Medium term: New technological demonstrators (hardware, software and systems) will facilitate the transition of research to business and ensure a path for commercialisation through patents, licensing agreements, and spin-out companies, delivering higher productivity and efficiency in UK manufacturing. For example, the universal metrology semantic system will be revolutionary for manufacturing industry, potentially applying across the whole value chain.

Long-term: The potential impact of the research for the economic competitiveness of the UK is substantial and will facilitate integrated, digitalised and autonomous manufacturing. The UK will see greater productivity and efficiency, an increase in GVA contributions and a much higher skilled sector as a direct result of the Hub: further developing UK manufacturing.